The Hyppo - A Dispatchable Modular Hydrogen Delivery System

The Hyppo is an innovative Dispatchable Modular Hydrogen Delivery System designed to offer unparalleled flexibility to operators of hydrogen equipment. This revolutionary unit is designed to be modular, portable, and stackable, allowing for seamless integration into a wide range of operational environments. With the capability to deliver hydrogen in quantities ranging from 8 to 288 kg, operators will now have the unprecedented ability to precisely match their hydrogen requirements to their demand, optimizing efficiency and significantly reducing total operating costs.

This effective solution represents a significant advancement in the hydrogen storage and distribution industry, providing a practical and cost-effective option to meet the changing needs of hydrogen-based equipment operators.